READ-OUT DCA bolt on study

Two providers of Digital Cognitive Assessment (DCA) innovations will be deployedand assessed as part of the READ-OUT (REAl-world Dementia OUTcomes) bloodbased biomarker (BBM) study and fed into the Davos Alzheimer's CollaborativeSystem Preparedness project. This will allow us to assess the clinical utility andhealth economic impact of a joint DCA and BBM assessment on diagnosing
16/07/2025, 09:57 Print application - Innovation Funding Service
https://apply-for-innovation-funding.service.gov.uk/application/10170012/print 1/8
Alzheimer's disease and other causes of dementia in NHS memory clinics, inorder to provide data for their wider NHS roll out.

It is expected that the combination of BBMs and a DCA will provide real timeobjective measures of cognitive function, capturing behavioural and neurologicalchanges that may not yet be captured in a standard clinical setting. Together,these tools create a powerful, complementary framework that increases thelikelihood of early detection.